MISSION: eMISsion-free HV and MV transmiSION switchgear for AC and DC

The use of fossil fuels and the emission of greenhouse gases (GHG) into the atmosphere must be minimised as fast as possible to reach a climate-neutral society by 2050. A vital prerequisite of the de-carbonisation is the rapid growth of renewables. In 2050 more than 60 % of electrical power is expected to come from wind and solar, both significantly more remote located than traditional thermal power generation. To achieve this, efficient grid-integration of renewables across Europe and globally requires the development of high-power transmission systems and components, and more specifically Medium Voltage DC (MVDC) and High Voltage DC (HVDC) switchgear. In existing grids MVAC and HVAC switchgear isfilled with the insulation gas SF6, the world's most potent GHG with a global warming potential (GWP) of 24 300. SF6-emissions due to leakages during gas handling or defective sealings / compartments represents a significant part of the grid owners' total GHG emissions. MISSION project will develop and demonstrate three SF6-free products as key-levers for climate neutral power transmission based on the requirements defined by TSOs, filling critical gaps in future hybrid ACDC grids: 1. SF6-free HVAC circuit breaker will be developed and type tested by Siemens Energy and installed and demonstrated by Statnett in Norway and RTE in France reaching TRL 8, 2. SF6-free HVDC GIS will be developed and type tested by Siemens Energy in Germany reaching TRL 8, 3. MVDC circuit breaker will be developed and tested in relevant environment by G&W reaching TRL 6. In addition, MISSION will determine technical properties of different SF6-alternatives for application in AC and DC switchgear for high and medium voltage operation. MISSION will contribute to enable emission-free energy transmission and switchgear technology transition for a resilient and sustainable future electric grid.